An Ethnographic Investigation into the Persistence of Poverty amongst Adivasis and Dalits in India

In recent decades India has experienced exceptionally high economic growth rates, becoming one of the world's fastest growing major economies. Yet, the redistribution of the fruits of economic growth - the trickle down effects of growth - have been negligible for vast swathes of India's population, most of whom live in the countryside. The demographics of the poor are starkly socially marked. Economists tell us that India's dalit and adivasi communities, who account for almost 25% of the country's population and were historically seen as 'untouchable' and 'savage', suffer from disproportionate levels of poverty, remaining worse off than other groups almost everywhere across the country. But econometric analysis is unable to tell us how and why this is the case.

This project consists of the following three components:

1) primary anthropological research to understand the processes by which poverty is reproduced through agrarian relations and the shift from farm-based social and economic hierarchies towards new forms of power and exploitation off the farm which lead to the persistence of dalit and adivasi marginalisation across India.

2) analytical development in the study of poverty and its persistence which, informed by recent statistical research and policy shifts at the national and state levels, crafts a more critical and powerful alternative to poverty measurements by ethnographically exploring the relationship between political and economic transformations in rural-based dalit and adivasi lives, and the transformations taking place at the macro level. Crucially this involves analytically establishing a research field which structures ethnography in the framework of political economic theory and brings this combination to the centre of understandings of poverty.

3) some of the first historically situated ethnographic studies which are comparative, not only in their regional distribution, but also in their underlying theoretical and methodological bases. The three cases - from central and eastern India - will be integrated at the level of planning, midterm goals and findings. Methodologically, the project will thus establish the value of an underdeveloped systematic ethnographic approach to poverty which will foreground the comparison of the consequences of rural political and economic transformation on dalit and adivasi lives across a number of different scales and settings in the most under-researched parts of the subcontinent.

The results from such deep comparative ethnographic research will be of considerable value to policy makers, researchers, activists and the general public. Significantly, the research will inform the fields of poverty and development, agrarian transition, and anthropology in the region and beyond. Three monographs on each site, one co-authored thematically arranged book on adivasis and dalits, and at least at least four peer-reviewed journal articles are the expected academic and policy related outputs. These will be supplemented by a package for BBC Radio 4, and a photo exhibition for a general public.

Potential impact
The research is designed to have an impact on both the general public in the UK interested in India's emergence as a global superpower, but also national and international policy makers, multilateral and bilateral aid agencies, NGOs and human rights organisations who implement programmes and collect data on poverty. Research users and stakeholders have been very concerned about the concentration of poverty among adivasis and dalits despite India's high economic growth rates. But the current measurements of poverty are unable to explain the detailed processes of socio-economic transformation taking place in rural India through which adivasi and dalit marginalisation persists. Fine-grained research which does not just describe but also explains the socio-economic processes and means through which poverty persists and is reproduced is direly needed but glaringly absent.

Research stakeholders will include the Department for International Development UK (especially the Poorest Areas Civil Society Programme), the World Bank (especially the Rural Development and the Poverty Reduction and Economic Management Unit, South Asia), the International Labour Organisation, International Fund for Agricultural Development, Action Aid and Oxfam as well as human rights agencies such as Human Rights Watch and Survival International. It is hoped that the research will point to hitherto unidentified dimensions of the changing dynamics of the struggles faced by adivasi and dalits that will aid these organizations in considering the design of their programmes, potentially improving them or pointing to other forms of action which have not yet been considered by them. The PI and one postdoc will work with a consultant, Dr Orlanda Ruthven, to establish a stakeholder reference group to keep in regular contact with over the course of the project. Specifically, one policy workshop will be organized at the beginning of the project to introduce the stakeholders to the project, understand their approaches to the issue, and analyse the ways in which project outputs may meaningfully improve their work. At the end of the project, two policy workshops (in the UK and in India) will be organized to present the project analyses and discuss the outputs and their significance with the stakeholders.

Additionally, the PI and a second postdoc will work with a consultant, Prof Ravi Srivastava, to understand in depth the basis of the national data sets through which poverty measurements are being generated (both strengths and limitations), and over the course of the project produce an impact paper on the implications of our collaborative ethnographic analysis for a reading of these data sets.

The general public will be reached through a two-pronged approach. First, drawing on her past experience, the PI will make a 30 minute radio documentary with BBC Radio 4 on the research. The collaboration will be in the form of a package that includes a multi-media audiovisual photo story and a web article, and will be complemented by articles for the Indian and UK broadsheets and magazines. Second, the documentary will be aired at the same time as the opening of a photo exhibition in a high profile location (such as the British Academy) which shows the analysis of the research through photography, both taken over the course of the project and sourced from Indian photographers, in order to raise general awareness. The third postdoc will work with the PI and a consultant Simon Chambers (film maker and photographer) who will both photograph, select photographs of Indian photographers, and curate the exhibition.